London South Bank University and Totalace Limited

To develop a mobile IT platform to improve resource utilisation through real-time operational and situational awareness and control. Improve productivity (reduced time/cost) and enhanced service delivery.